Fabulyzer UK Market

Fabulyzer's solutions provide a precise indication of fat-burn either during or after physical activity by measuring naturally occurring compounds in your breath. We make your breath count. We do not place huge value on calories as a measure of effective fat measurement.
Our handheld devices can be used anywhere that you exercise: indoors, outdoors, in the workplace, home or gym. You do not need to breath continuously into Fabulyzer. Unlike other smart devices you do not need to either wear or keep Fabulyzer with you all day and all night.